Implementation of Sustainable Large Additive in Aerospace (ISLAA)

GKN Aerospace will lead the ATI ISLAA (Implementation of Sustainable Large Additive for Aerospace) project. The project will bring together GKN's aerospace manufacturing expertise with the centre for modelling and simulation (CFMS), the University of Bristol and the University of Manchester in order to advance and implement large scale additive manufacturing in the aerospace structures domain.

The project will build capability to exploit the technology for initial structures applications while focusing on the approaches necessary to realise large scale complex parts. This will result in the UK aerospace industry having technology that can reduce the cost and lead time associated with complex structural forgings and crucially produce the parts with lower emissions as part of GKN Aerospace's commitment to net zero.

The project will build on GKN Aerospace's deep additive manufacturing expertise covering the entire manufacturing process. Innovation will come both in the deposition process itself and the critical supporting technologies that are necessary to maximise the value from the process and confirm the quality of the end product.

CFMS will utilise their modelling and simulation expertise to develop novel approaches to predict process behaviour, linking this to the parameters and toolpaths that should be used to realise aerospace quality material. The University of Bristol will support with their capability in non-destructive testing to realise the methods that can reliably assess and confirm the quality of the material produced. Finally the University of Manchester will bring their material science pedigree to investigate methods to characterise additively manufactured material.

The work will significantly stretch the current state of the art, utilising the control that can be exercised over the laser in GKN's large scale additive manufacturing process to drive towards parts that incorporate sections that can be used "as deposited" or with minimal finishing. This means that no subsequent machining is required in large areas of the part reducing cost, lead time and emissions. This will require simulation of the process both at the part distortion and melt pool level, along with a highly controlled deposition process incorporating novel hardware and finally an innovative approach to link surface characterisation and material performance.

Through the work conducted in the project there will be a clear route to significant implementation of large scale additive manufacturing for aerospace structures helping the industry with lead time, rates, supply chain security and sustainability, all of which is required for the next generation of civil aircraft.